AIDER - Artificial Intelligence supported Drone delivery for Emergency Response

The primary objective of this proposal is to develop an advanced, autonomous drone-based technology specifically designed to deliver emergency aid with high precision in remote, disaster-affected, and conflict zones. The aim is to create a cutting-edge system that integrates heavy-lift drones with AI-powered capabilities, allowing for the rapid and efficient delivery of critical supplies, such as food, medicine, and shelter, to areas that are difficult or impossible to access by traditional means. By focusing on the core technological development, the AIDER project seeks to revolutionize humanitarian logistics through enhanced accuracy, energy efficiency, and adaptability to diverse environments.

The development process will center on creating a highly precise AI-driven system that can autonomously manage flight paths, assess environmental factors in real-time, and determine the drone's payload drop trajectory to ensure supplies are delivered with pinpoint accuracy. The AI system will incorporate data from sensors to analyze weather conditions, wind, obstacles, and terrain, enabling the drone to make dynamic adjustments during the flight and payload delivery. This technology will eliminate the need for manual intervention in high-risk areas, allowing supplies to be delivered safely, even in the most unpredictable situations. The aim is to achieve a 99% accuracy in landing supplies, a significant improvement over existing delivery methods, such as parachutes or tether-based systems, which often face trade-offs between precision, payload weight and flying distances. Taking into account that the payload will be delivered using the drop method, the final solution will secure high-precision delivery without the need of the drone to land, thus contributing to enhanced energy consumption efficiency of the heavy-lift UAVs.

A key milestone in the project will be the testing and validation of the technology in both controlled environments and real-world field conditions. Extensive simulation-based testing will be conducted to refine the AI's accuracy. Once the system passes these tests, field trials will be carried out to validate the technology's performance in diverse conditions. These trials will demonstrate the system's ability to adapt to different terrains and environmental challenges, confirming its effectiveness in real-world humanitarian operations.

The consortium partners envision the AIDER solution to be a significant breakthrough for humanitarian logistics - not only does it enable autonomous and precise heavy load deliveries to conflict zones and/or inaccessible areas in distress, but heightens the reliability and safety of the UAV technology, minimizing any secondary safety risks that often arise during the payload landing stage.